University of Glasgow and eCom Scotland Limited KTP 21_22 R4

To develop a browser based Software as a Service product, in which you can create a Virtual Reality environment for training and assessments viewable on any Virtual Reality device, whilst allowing you to control a robot in real time from any location with 5G connectivity.